Daughters of Dissent: Citizens of the World? Anna Barbauld (1743-1825), Cosmopolitanism and Radical Atlantic Pedagogy, 1778-1837

My project demonstrates how poet, abolitionist and Dissenter Anna Barbauld's educational
texts (1778-96) model radical ways of thinking and feeling beyond national borders. Shaped by
a cosmopolitan ethic of equal world citizenship, they promote cross-cultural solidarity in tension with Britain's empire-building. Investigating Barbauld's influence on women educationalists in
West Africa, the Caribbean, Ireland and North America, my research uncovers underresearched
contexts of educational activism embedded in Dissenting Atlantic print networks.
Situating Barbauld-inspired educationalists at the heart of a transatlantic human-rights debate,
I use cosmopolitan theory to analyse how they navigate teaching an ethics of shared humanity,
sensitive to cultural difference.